Understanding Crystallographic Texture Evolution in Two-Phase (HCP/BCC) alloys

Metals are widely used for load-bearing applications in complex environments. Their properties are dependent on the underlying behaviour of the material microstructure, which is naturally anisotropic due to the discreet and crystallographic nature of slip and anisotropic elastic properties. This project focuses on developing efficient methods of modelling the evolution of crystallographic texture in two-phase alloys using efficient crystal plasticity based upon the fast Fourier transform. Working with Rolls-Royce plc, materials will be characterised using HR-EBSD to determine textures which will further stimulate the computational work.